MRC Centre for Environment and Health Fellowships

Technical abstract
The MRC Centre training programme (MCTP) was established in 2009 and renewed in 2014 and 2019, with the mission of providing first-class training and career development opportunities for the next generation of research leaders in environment and health sciences. The programme covers three main areas: training and personal development, networking and collaboration, and support and pastoral care. The vision is to focus on quantitative skills training, to extend collaborative training with other organisations, and to offer focused support for fellows, building on our success in training at both PhD and post-doctoral levels.
Training activities are designed to equip students and early career researchers with the multi-disciplinary skills required to take advantage of the rapidly developing technical and methodological landscape for research on environment and health. This involves training across a range of disciplines, especially those involving quantitative and computational sciences, providing the skills needed to analyse and understand the outputs of large-scale epidemiological, toxicological and omic analyses within an applied public health context and apply them to policy development.
The Joint Academic Career Development Programme, supported by the Joint Academic Career Development Committee, develops activities supporting the Centre students and early career researchers' academic progress, facilitate a broad training experience including technical workshops, organise academic events (e.g. annual postgraduate symposium to showcase student work) and bring the students' perspective to the Centre management structures.